Lives Sentenced: The Punishment Careers of Persistent Offenders

There has been little research examining how those who are punished by the criminal justice system experience and give meaning to their sentences. Research that does exist has largely focused on one single sentence. However, for many offenders, criminal punishments are not experienced in isolation, but rather are given meaning in the context of wider lives and previous penal experiences. This is especially the case for persistent offenders, who generally have long punishment careers. This research aims to explore how they interpret the accumulation of sentences in their lives. It will examine how the meaning the offender ascribes to any given sentence changes, depending on its timing in a series of punishments (first sentence, first prison sentence, one of many). It will also look at the influence of what is happening in offenders' lives on how they see their sentence. For example, when someone has just become a father he might find imprisonment much more difficult to accept than when he is living on the streets and has few connections with others. My findings are intended to further the state of knowledge on crime and punishment and to inform policy and practice - particularly about those 'revolving door' prisoners that are the focus of much policy and practice attention.

I will interview around 35 offenders in Scotland who have been repeatedly punished by the criminal justice system over at least 15 years, using life history methods. They will be asked to narrate their lives, with a special focus on their experiences of punishment. As my PhD focused on the lived experience of long-term sentences, the proposed research focuses on participants whose most recent sentence was one of short-term imprisonment. If they agree, a year after the initial interview every attempt will be made to contact the participants again to see how their interpretations and views have changed over this time. This is intended both to examine how views are influenced by being incarcerated, and by other events that can be seen as turning points in people's lives (entering into a new relationship, finding employment, becoming a parent). The second stage of the research is expected to result in around 15 interviews, for a total of around 50 interviews. Depending on further funding, this research may provide the basis for a longer term study, which would include further rounds of interviews with the participants. Following the participants over several years would enable me to research how narratives change over time and what aspects of life experiences and punishments are used to explain an eventual move away from crime.

Potential impact
In addition to the academic audiences outlined above, the research is likely to be of interest to three separate non-academic groups, as well as the general public interested in issues of crime and punishment.

First of all, the findings should be of interest to criminal justice policy makers. The Scottish Government is currently running phase 2 of its Reducing Reoffending Programme (RRP2) and is especially interested in changing the trajectory of persistent low-tariff offenders, not least because of the exceptionally high costs of reoffending in this population. They are therefore currently seeking to develop reforms in the reintegration of short-term prisoners (who receive no statutory supervision). However, knowledge of how people who have experienced multiple short prison sentences experience these and give them meaning (or see them as meaningless) and what aspects of the content of sentences and/or efforts at reintegration are experienced as helpful is very limited, despite being essential to the development of criminal justice policy in these areas.

Secondly, the findings of the proposed research are likely to have practice implications for professionals in the criminal justice system. This includes sentencers, criminal justice social workers and prison personnel, as well as the Scottish Prison Service. A greater understanding of how sentences are seen and what assists and what detracts from intentions of 'going straight', both within the criminal justice system and in offenders' wider lives, should enable improved engagement with offenders and their desistance process for all of these groups.

Thirdly, the research may be of interest to those who have been through the criminal justice system, in order to see how their experiences are (dis)similar to those of others. It has been highlighted again and again in the literature that prisoners tend to see their life-paths in individual terms, rather than recognising structural constraints. Presenting them with an account of different prisoners' lives and punishments might allow them to start to connect their lives with those of others.

Finally, the general public may be interested in the results and it may be beneficial to give them insight in the findings in order to better inform views of crime and punishment. However, this needs to be treated with caution, in order to avoid sensationalist interest, or breaches of confidentiality. The university will provide training in relation to press engagement in order to address these risks. Informed members of the public will have access to information about the research published as blog posts or articles available on the web. Other ways to disseminate findings to the public more directly will have to be explored in the course of the research, with help from the reference group that will be set up in the early stages.